How is the COVID-19 accidental experiment around working from home changing the way the UK will work after lockdown?

This research is designed to support economic recovery from the COVID-19 crisis, providing timely, actionable insight and recommendations about Working from Home (WfH), and the implications of crisis-driven adaptations for longer-term organisational practice and policy. This project engages with three research questions: (1) how the pandemic has influenced different sectors in the UK; (2) the longer-term implications of WfH; and (3) which new behaviours and working practices will remain and which should be encouraged?

A team of cross-institutional experts active in research related to WfH during lockdown, will employ a mixed-methods approach using an online survey, organisational case studies, and secondary analysis of national datasets. The research will explore both employer actions, practices and strategic decision-making, and employee experiences and outcomes of WfH during lockdown and its aftermath. Focusing on Professional Services and Public Administration, a longitudinal perspective will contour and contextualise the recovery process in these sectors, selected for their contrasting business models, frontline pandemic response, and levels of WfH prior to the crisis-driven mass migration of white-collar workers into roles performed entirely from home.